City University London andCubic Transportation Systems Limited

To improve door-to-door User Experience by developing a novel mobile tool to help public transport passengers discover useful journey and destination information without actively requesting it.